Paul Curzon - Public Engagement Champion via CS4FN

This programme will support Prof Paul Curzon to act as an ICT public engagement champion. It will (1) turn UK teachers into local ICT research engagement champions within their schools by empowering them to act as intermediaries (2) build a pipeline of engagement with UK ICT research from primary school onwards by working with children directly, and indirectly through their teachers, to inspire them about ICT research, and (3) deeply embed public engagement in the research culture of ICT researchers to feed the pipeline via a community of practice. An explicit focus will be to emphasise the diversity of computer scientists and the wide-ranging ICT research that they do, both in the UK and beyond, and the diversity of new and future job roles that use ICT, directly or otherwise. We will build upon our existing CS4FN family of public engagement vehicles to do this: a key aspect is to scale up our pilot work with primary schools.